A Covalent Macrocycle Discovery Platform for Targeting the Undruggable Cancer Proteome

Each cancer patient has a unique combination of proteins that promotes the growth of their tumour. In personalised medicine, these proteins are identified, and a drug that inhibits their function is administered to the patient. Though this approach is often highly effective, and results in less side effects compared to standard chemotherapy, it only works for 10% of patients because drugs for most cancer proteins are lacking. Many of these proteins are deemed ‘undruggable’ as they function through protein-protein interactions (PPIs), which are difficult to disrupt with small molecules as interfaces are typically void of binding pockets.
Undruggable proteins possess reactive hotspots that can be targeted with covalent inhibitors. Covalent inhibitors permanently inhibit the function of an undruggable protein by forming an irreversible bond at a hotspot. Identifying a covalent inhibitor that selectively targets an undruggable cancer protein while leaving proteins present in our healthy tissues unmodified is a difficult process. If a drug lacks selectivity it can cause severe side effects for patients.
In this fellowship, I will develop a technology platform to enable millions of targeted covalent macrocycles (TCMs) to be rapidly generated and screened against undruggable protein targets. TCMs are particularly suited to inhibiting undruggable proteins as they have the combined properties of a peptide macrocycle and a covalent inhibitor. They bind to shallow PPI interfaces with high affinity and selectivity by forming interactions over a large surface area and achieve irreversible target engagement by modification of a proximate hotspot. Crucially, I will incorporate molecules into my library that selectively target tyrosine hotspots as these are highly enriched at PPI interfaces.
To prototype my platform, I will identify a TCM that modifies tyrosine 82 on Ras-like protein (RAL) and blocks interaction with guanine exchange factors (GEFs). RAL-GEF PPIs promote pancreatic cancer progression through multiple mechanisms but are considered undruggable as they lack binding pockets for small molecule engagement. There is an urgent unmet need for new treatment options for pancreatic cancer patients as they have only a 1% chance of surviving for more than 10 years after diagnosis – a statistic that has remained unchanged for four decades. Consequently, a RAL-selective drug could be highly beneficial to this patient population.
Ultimately, this work will enable selective inhibitors to be rapidly identified for a variety of undruggable proteins, which in the long term will allow more cancer patients to benefit from personalised treatments.